Adolescent Perceptions and Interactions with Green Spaces and its Association with Adolescent Mental Wellbeing. A Mixed Methods Study.

A mixed-methods project that will initially explore adolescent perceptions and their interactions with green space using focus groups. A follow-up survey will then measure perceptive green space and adolescent wellbeing and analysis will be tied together to help understand further the relationship between green space and mental wellbeing.